Enabling a Quantum System in Package (QSiP)

QSiP (Quantum System in Package) is a strategic partnership between Quantum Motion (QM) and IMEC, combining QM's expertise in spin qubit design with IMEC's advanced semiconductor manufacturing capabilities. This collaboration aims to develop novel interposer technology for integrating qubit chips with cryogenic electronics, addressing a critical bottleneck in quantum processor scalability.

The QSiP project aligns with both UK and EU quantum strategies, strengthening their position in the global quantum computing landscape. By leveraging existing semiconductor manufacturing processes, the project seeks to accelerate the transition from small-scale quantum demonstrations to industrial-scale systems. This approach has the potential to significantly reduce costs and speed up the development of commercially viable large-scale quantum computers.